Materialising sound-based composition: exploring multisensory perception and audience engagement between tactile and sonic spheres.

The past year I have focused on the fundamental aspects of my research and on those which could support my purpose. Always confirming that a problem with contemporary acousmatic music - music that uses recorded sound as its material - is the intangibility of its sources and the detachment it can generate in non-expert audiences, which limits its public reach. Current research addresses this problem, seeking means to 'materialise' sound-based composition so that music, drawing and sculpture become fully integrated multimodal art objects that mobilise the auditory, visual and tactile senses collectively and interactively. My intention to materialise acousmatic music, that is, to make it tangible, stems from my artistic research, which originates in both music and the visual arts, and makes my sound experience intrinsically linked to tactile and visual aspects.I have always been interested in human perception and, in particular, how we perceive works of art, sonically, visually, and tactilely. This interest led me to study crossmodal associations between different senses in order to enrich the expressive potential of compositions and works of art, and their effect on the public. Human perception is multisensory by nature. Neurons integrate signals across the senses as crossmodal associations (Stein Stanford 2008). Some correspondences are naturally associated, like pitch and elevation, auditory volume and visual brightness (Spence & Parise 2009), but crossmodal blending of mismatched stimuli (smell, touch, colour and emotions) integrate into complex, hybridised sensory information, yielding richer aesthetic experiences. Seeking to enhance the experience of electroacoustic music and classical with live electronics by linking it to the tactile sphere, I realised that the use of space in contemporary electroacoustic and classical music with live electronics diffused through a 3D sound system, can be a valuable resource for perceiving music in a more tangible way. The use of the parameter of space in music is evaluated in its possible expressive uses in relation to the other parameters that constitute a sound, and to human perception, in particular crossmodal associations. The manipulation of sound in a three-dimensional space, commonly referred to as 'spatialisation', allows for the creation of immersive auditory experiences; a particularly important feature in electroacoustic music since sound sources have been replaced by loudspeaker sets. Three-dimensional spatialisation systems allow the listener a credible reception of a plausibly reconstructed sound reality, independent of references or reconstructions of real sound environments (Barrett 2011, Moore 2015). In fact, The aesthetic and expressive capabilities of spatialised sound enhance multisensory human perception when listening to music, activating other senses such as touch and sight (the scope of this thesis is to only to examine the relationship between music and tactility). In spite of the absence of direct visual cues, typical of acousmatic music, the senses of sight and touch are more engaged by 3D spatialisation due to the reconstruction of an enveloping sound reality (Moore 2015). The knowledge of different kinds of sonic spaces, both compositional or dedicated to the performance of music, arguing that in the context of spatialised sound music listening can be experienced in a more tangible manner. Research statement 2025 Cristiana Palandri I am referring both to auditory concerns (perceiving electroacoustic music concretely thanks to the diffusion of 3D sound systems) and to the possibility of manipulating a sculpture, referring to my first case study that aims at controlling the sound and spatial parameters of a piece. Moreover, some conceptual, aesthetic and compositional references and reflections on my case study; a piece for piano, tactile sculpture for real time spatialisation and digital signal processing, and live electronics in ambisonic 3D systems.